The University of Nottingham and Strategic Innovation Limited KTP 23_24 R2

To develop innovative and scalable approaches to Artificial Intelligence-enabled consumer insight analysis, facilitating the operation of a 'one to many' business model, which accelerates Strategic Innovation's mission for a Think Better World Alliance and drives transition to a sustainable food system.